Innovation Vouchers Flambeaux

After hand crafting products for many years, I knew it was time I embraced technology and new methods of making jewellery. Being granted innovation vouchers has enabled me to take my business forwards to exciting levels. New opportunities are now open to me in being able to sell wholesale to outlets and galleries and to move into different directions. This in turn has allowed my business to grow.